Environmental Efficiency

Led by Brit European with the support of CNG Services and Microlise, the environmental efficiency project puts in place a core regional fleet of heavy trucks to primarily distribute finished JCB construction and farm equipment. These Mercedes Actros vehicles operate Hardstaffs 'dual fuel' technology to reduce CO2 emissions by 15-18% dependent on vehicle operating cycles. The portable CNG (compressed natural gas) fuelling facility can fuel up to 4000Kgs of gas per day and can be quickly and easily moved to another location to support further fleet developments. In order to monitor substitution rates accurately between diesel and gas and the resultant CO2 emissions, Microlise will be further developing their on board telematics systems and reporting suite to support the project. The first vehicles are targetted to be operational from quarter 1 2013.